AI Powered Intellectual Property Strategy Navigator

Advanced Innovation Insights (Advancii) is a UK based SME with the core project team of James Archibald (project lead), Paul Munford (technical lead) and Apoorva Srikkanth (commercial lead). Advancii is developing an innovative IP strategy dashboard to address a significant unmet need to increase small to medium sized enterprises' strategic use of IP assets.